A national benchmark for green infrastructure

Green infrastructure (GI) is recognised globally as an essential component of liveable and sustainable places. It is generally defined as encompassing most vegetated elements in the built environment, for example trees, shrubs, wetlands and other planting. It is widely acknowledged that GI provides numerous benefits to health and well-being and there is a substantial body of research demonstrating these benefits. Despite this there is still considerable uncertainty amongst the multiple stakeholders of 'what good GI is'. Currently, there is no overarching benchmark or standard for GI. This Innovation Fund will address this by developing a national benchmark for GI.

The Centre for Sustainable Planning and Environments at the University of the West of England, Bristol are already developing a local benchmark for GI with the Gloucestershire Wildlife Trust through a Knowledge Transfer Partnership. This benchmark is, however, focussed on local priorities in Gloucestershire and the West of England. This Innovation Fund will expand the local benchmark to ensure it can be used across England in a wider range of GI initiatives.

This benchmark will allow an assessment of the process of GI creation, from policy, through to planning, design, delivery and long-term management, ensuring that current good practice has been adopted at all stages. The stakeholders, or end-users, for the national benchmark include planners, property developers, ecologists, urban designers, landscape architects, engineers, public health professionals, urban foresters, community safety officers and maintenance contractors.

The objectives are as follows:
- To work with a range of end-users to expand the local benchmark into a national benchmark and ensure that it is fit-for-purpose and user-friendly.
- To apply this national benchmark to a series of GI demonstration projects including new commercial and residential developments and retrofitting initiatives across England to demonstrate its effectiveness.

The national benchmark will then be formally launched and made available online for anyone to use for free. User documentation and reports detailing the demonstration projects will be available on a website for the benchmark.

The outcome of the Innovation Fund is ultimately the delivery of high quality GI. This will maximise the benefits provided by GI including to nature conservation, health and well-being, economic growth, climate change adaptation and resilience.

The key impacts include:

Allowing developers to demonstrate to planning authorities, stakeholders and customers that they are providing high quality GI, which will act as a selling point for their developments.

Enabling local authorities to communicate their expectations for GI in new developments and retrofitting projects (e.g. of social housing) and its maintenance; easily identify those planning applications that are meeting their requirements for the GI elements of developments; and demonstrate the quality of their own GI assets.

Allowing built environment consultants to demonstrate compliance with a respected and recognised benchmark to their clients.
Enabling policy makers to develop more effective policies, by being able to specify their expectations for GI at a national and local level in a range of contexts. This will improve clarity on the requirements for GI.

Benefit residents and communities in both new and existing neighbourhoods who will gain from the provision of high quality GI and the associated benefits. This will ultimately improve, for example, their quality of life, health and well-being, environmental quality, resilience to climate change and the local economy.

Benefit broader society which will have more consistent access to high quality GI and the associated positive outcomes from this including, for example, improved population health and well-being, inward investment, biodiversity, climate change adaptation and environmental justice.

Potential impact
The outcome of the Innovation Fund is ultimately the delivery of high quality, multi-functional GI. This in itself has beneficial outcomes related to the ecosystem services provided by GI including to nature conservation, health and well-being, economic growth, climate change adaptation and resilience. Specifically this Innovation Fund will:

- Improve the quality of GI through the provision of a robust, evidence-based benchmark that will create a shared understanding of 'what good GI is' across the multiple end-users involved with GI policy, planning, design and delivery raising the standard and expectations of GI in England.

- Allow the multi-functionality of GI to be robustly addressed in one transparent benchmark that has been developed by a range of organisations and sectors.

- Reduce the costs of development (for example by speeding up the planning process) by providing a benchmark of good practice that can be used by policy makers, local planning authorities and clients (e.g. developers) to specify GI requirements.

- Maximise the benefits of GI to society by ensuring that a range of factors are considered and that a whole-life approach is taken from conception through to long-term maintenance.

- Improve the impact from the NERC-remit research used to develop the benchmark (for example good practice in designing GI for biodiversity, impact of different species choices on ecosystem services such as air quality improvements, soil conditions necessary for sustainable vegetation establishment in urban settings).

- Add value and impact from the Innovate UK/NERC-funded KTP by providing a national benchmark, developed using knowledge acquired from the local benchmark.

The outcomes will therefore translate into social, economic and environmental benefits for a range of end-users and stakeholders. Key beneficiaries and impacts will include:

The development sector: which will gain from a transparent benchmark for GI that it can use when planning new residential and commercial developments. This will clarify the requirements for GI (e.g. from local authority planning authorities) enabling developers to incorporate this into their planning applications from the outset. Ultimately, this will allow developers to demonstrate to planning authorities and customers that they are providing high quality GI, which will act as a selling point for their developments.

Local authorities: which will be able to: use the benchmark to communicate their expectations for GI in new developments and retrofitting projects (e.g. of social housing) and its maintenance; easily identify those planning applications that are meeting their requirements for the GI elements of developments; and demonstrate the quality of their own GI assets.

Built environment consultants (e.g. environmental, ecological and landscape): who will be able to demonstrate compliance with a respected and recognised benchmark to their clients.
Policy makers: who will be able to develop more effective policies, by being able to specify their expectations for GI at a national and local level in a range of contexts. This will improve clarity on the requirements for GI.

Residents and communities in both new and existing neighbourhoods: who will benefit from high quality GI and the ecosystem services that it provides. This will ultimately improve, for example, their quality of life, health and well-being, environmental quality, resilience to climate change and the local economy.

Broader society: which will have more consistent access to high quality GI and benefit from its multiple ecosystem services. This will include, for example, improved population health and well-being, inward investment, biodiversity, climate change adaptation and environmental justice.

The project partners in this Innovation Fund represent the key professions involved with the delivery and management of GI and we will work collaboratively to ensure these impacts are realised.